Indigenous peoples responding to Covid-19 in Brazil: social arrangements in a Global Health emergency

This proposal is focused on indigenous peoples' response to the COVID-19 pandemic in Brazil, a country which now has the second highest number of infected people in the world (2,962,442 cases by 7th August). Indigenous peoples are taking responsibility to contain the spread of the new virus among their communities into their own hands. Using anthropological knowledge and methodology, we will identify indigenous responses and help to mobilise strategies to mitigate risk. We will work closely with the special agency for indigenous health (SESAI), and we aim to cooperate with global and public health agencies and policies, as well to engage decision makers to shape better responses to face this outbreak. Three programme themes will frame the research and actions: 1. Health, Care and Death; 2. Mobility and Circulation; and 3. Gender. A digital platform 'Amerindian Response COVID-19 - Anthropology Platform' will also be developed and used as a tool to publish brief reports in real time, using different media, including podcasts and video diaries, in addition to academic papers. Monthly reports will be addressed to SESAI and eight case studies will be conducted across Brazil's regions. The project will have an important impact to mitigate the severe impact of this pandemic on indigenous people. It will also provide vital lessons to increase resilience for the future for Brazil, for all nations with large indigenous communities and for other nations where community-based responses may be a key to help prevent transmission and loss of life.

Technical abstract
This proposal is focused on indigenous peoples' response to the COVID-19 pandemic in Brazil, a country which now has the second highest number of infected people in the world (2,962,442 cases by 7th August). In the absence of clear national public-health leadership, most of the 300 different indigenous peoples are taking responsibility to contain the spread of the new coronavirus among their communities into their own hands. They are at high risk as result of recent sociopolitical developments such as mining development and migration into remote areas. In addition, it is likely that many indigenous infections and deaths remain undocumented. Using anthropological knowledge and methodology, such as rapid appraisal and participatory ethnographies which includes online interviews, documentary, bibliographic and visual data, we will identify indigenous responses and mobilisation of strategies to mitigate risk and bear witness to undocumented impact on indigenous lives. We will work closely with the Secretaria Especial de Saúde Indigena (SESAI, attached to the Brazilian Ministry of Health) seeking to cooperate with global and public health agencies and policies, as well as engage decisionmakers to shape better responses to face this outbreak. In accordance with indigenous peoples' modes of existence, we propose three programme axes to frame the research and actions: 1. Health, Care and Death; 2. Mobility and Circulation; and 3. Gender. A digital platform 'Amerindian Response COVID-19 - Anthropology Platform' will also be developed and used as a tool to publish brief reports in real time, using different media, in addition to academic papers. Monthly reports will be addressed to SESAI and eight case studies will be conducted across Brazil's regions. key lessons will be drawn to reduce transmission and impact of this and future pandemics, in this and comparable countries.